TAXMAP - Distributed tax ledger technology, streamlining tax reconciliation for global B2B transactions.

TAXMAPs aim is to disrupt the global e-invoicing market, with its unique, patent-pending protocol to streamline tax reconciliation of B2B transactions with its Distributed-Tax-Ledger and Digital-Tax-Stamp technology, supporting the UK Government in Making-Tax-Digital and UK companies to seamlessly trade on a global platform, saving time/money and ensuring compliance.

The growth in e-commerce has to led to more and more digital transactions being completed across different jurisdictions, with different tax compliance and reconciliation making the whole process more complicated. TAXMAP is looking to provide a solution through its Digital-Tax-Stamp for tax compliance and a Distributed-Tax-Ledger that will be a searchable online database for the UK. TAXMAP is an opportunity for the UK to build a new standard and tax protocol that will bring accessibility to all markets and lower tax/accounting costs and fraud.